Efficient production of first in class antimicrobial therapeutics from an integrated synthetic biology approach

Antibiotic resistant bacteria kill over 25,000 people a year in Europe and threaten a return to a time when minor infections can be fatal and routine surgery poses high risks. With development pipelines empty, there is a critical need for novel therapies to kill antibiotic resistant bacteria and serve as scaffolds for derivatisation, diversification and enhancement of efficacy, which proved successful with drugs like penicillin. Epidermicins are an exciting new class of antimicrobial biologics (ABs) that rapidly kill bacteria, at very low doses and have great potential to prevent or treat bacterial infections including those caused by resistant bacteria. However, the development of the epidermicins is greatly hampered by their very low production in the native host and synthetic production would be prohibitively expensive. This project aims to develop efficient, scalable microbial production systems for epidermicins, enabling their development into a new platform of effective antibiotics.

Technical abstract
Antibiotic resistant bacteria kill over 25,000 people a year in Europe and threaten a return to a time when minor infections can be fatal and routine surgery poses high risks. With development pipelines empty, there is a critical need for novel therapies to kill antibiotic resistant bacteria and serve as scaffolds for derivatisation, diversification and enhancement of efficacy, which proved successful with drugs like penicillin. Epidermicins are an exciting new class of antimicrobial biologics (ABs) that rapidly kill bacteria, with nanomolar level potency and have great potential to prevent or treat bacterial infections including those caused by resistant bacteria. In recent in vivo trials, a single dose of epidermicin was as effective as 6 doses of the gold standard treatment for nasal MRSA carriage - this is the initial target market for epidermicin. This represents significant competitive advantage over current and developmental agents in this ~$100M per year market. Epdiermicin has a good in vitro profile for use in therapy of dermatological infections, including impetigo, with significantly larger markets.
However, the development of the epidermicins is greatly hampered by their very low production in the native host and synthetic production would be prohibitively expensive. This project aims to use Ingenza's cutting-edge, propriety technology to develop efficient, scalable microbial production systems for epidermicins and other peptides, enabling their development into a new platform of effective antibiotics.

Potential impact
As described in proposal submitted to TSB